PhD The development of Next-Gen Microfluidics and Bioinformatics approaches for the Characterisation of Superior Biopharmaceuticals

Although microfluidic analytics has been employed in small molecule medicine development, it has not been used for applications related to biopharmaceutical entities and processes. Also there are no bioinformatics tools available for predicting molecule behaviours during manufacturing and formulation development.

This collaborative PhD project between UCL and GSK will aim to develop novel analytical approaches for monitoring the quality of biopharmaceuticals during bioprocess manufacturing. It will develop appropriate micro-scale technologies to meet the requirements of the modern biopharmaceutical development landscape. It will evaluate current analytical approaches in terms of sample requirements, sensitivity, throughput, requirement for sample preparation. It will then adapt the most promising techniques to bring it closer to a capability in automated online bioprocess monitoring. Finally, the project will use the datasets (built from the micro-scale technology) to support the design and development of computational tools and technologies with application to address the challenges outlined above.